University of Reading and Pasture-Fed Livestock Association CIC KTP 24_25 R5

To develop an Integrated Data System (IDS) delivering actionable insights to enhance carbon removal, water management and biodiversity recovery for UK farms.